Rehab360: Immersive Technology for Effective Pain Management

**Rehab360** is an innovative project designed to transform how pain clinic patients perform their prescribed rehabilitation exercises. By integrating cutting-edge Augmented Reality (AR) and Artificial Intelligence (AI) technologies, Rehab360 provides real-time guidance, corrective feedback, and progress tracking, enabling patients to perform exercises confidently and accurately both in clinics and at home.

At the heart of Rehab360 is an immersive AR-enabled mobile application. This app utilises advanced motion tracking and pose estimation to monitor patients' body movements during rehabilitation exercises. Through the AR interface, patients can view virtual overlays, such as posture guides and animated demonstrations, directly in their environment. This ensures they follow their clinician's prescribed movements with precision, reducing the risk of injury and enhancing exercise effectiveness.

Rehab360 also includes personalised feedback, gamification elements, and progress analytics. These tools boost patient engagement, encourage adherence to therapy regimens, and facilitate data-sharing between patients and clinicians for a collaborative, data-driven approach to pain management.

The solution is accessible via smartphones, or tablets, requiring no specialised equipment. Its intuitive interface, multi-language support, and scalability make it suitable for a diverse patient population and adaptable to various clinical settings.

Rehab360 addresses key challenges in pain management, such as poor exercise compliance, improper technique during unsupervised sessions, and limited access to professional guidance outside of clinical appointments. By providing consistent, high-quality support, Rehab360 bridges the gap between clinic and home rehabilitation, improving outcomes for patients and streamlining workflows for clinicians.

The project will be piloted in collaboration with leading pain clinics and rehabilitation centres, incorporating feedback from patients and healthcare providers to refine and optimise the solution. Rehab360 reflects our commitment to innovation in healthcare, aiming to empower patients, enhance accessibility, and redefine the standards of physical rehabilitation.

With its immersive technology and patient-centred design, Rehab360 has the potential to revolutionise pain management, making rehabilitation more engaging, effective, and widely available.